University of Dundee and BioAscent Discovery Limited KTP 23_24 R6

To develop novel, high throughput methods to more rapidly discover and make new drugs that remove disease-causing proteins from patients.